BBSRC FOF: Novel approaches to crop protection: synergistic manipulation of plant and insect defences

Technical abstract
Objectives of this project: 1) To prepare and analyse microencapsulated and physical mixtures of cis-jasmone. 2) To investigate the efficacy of encapsulations of cis-jasmone as a formulated option with bioassays. 3) To test the efficacy of formulations with the addition of the synergists PBO/ propyl gallate in bioassays. 4) To test the formulations in large- scale simulator trials. 5) To test chosen formulation in field trials.